Kinetic predictions for E2 and SN2 reactions using the BERT architecture: Comparison and interpretation

This project aims to accelerate the discovery of complex drugs and materials by combining organic chemistry principles, quantum chemistry, and machine learning. It will focus on the development of interpretable models that can not only lead to the discovery of new drugs but also provide an understanding of challenging processes leading to their formation and mode of action.